Conceiving Metaphors: The Language of Fertility Treatment (ARC Accelerate)

Infertility affects literally millions of people. More than 50,000 people have fertility treatment in the UK alone every year, and the World Health Organization suggests that infertility affects about 60 to 80 million couples worldwide.
IVF is frequently an emotionally difficult experience for patients. One 2024 study found that 58% of people who stopped treatment did so because of its psychological burden (Collura 2024). Recent research by the national charity Fertility Network UK revealed that 41% of respondents to a survey on fertility treatment and trauma met the criteria for post-traumatic stress disorder (PTSD) and complex PTSD, according to the International Trauma Questionnaire, with respondents noting that the care they received from medical staff “in some cases caused or exacerbated trauma.” (https://fertilitynetworkuk.org/infertility-trauma-more-common/) This is a problem for patients and a problem for clinics; my ARC Accelerate project aims to develop a simple intervention that can alleviate one aspect of this.
My research explores the emotional impact of the language of fertility treatment, and the stories that the metaphors behind the terminology can tell, on both patients and the staff treating them. The novelist and philosopher Iris Murdoch’s argument that metaphors are “not rhetorical speech aids occasionally resorted to” but “fundamental modes of understanding” through which we construct our understanding of the world around us (Murdoch, 1992, 328) helps us understand the way that the metaphors of treatment in terms like “hostile womb”, “natural killer cell”, “incompetent cervix” and “poor responder” tell specific stories with specific emotional affects. These terms, and others like them, can feel frightening or blaming at a time when patients are intensely vulnerable; they can also affect decision making (Moffett, and Shreeve, 2015).
My ARC Accelerate project aims to change this conversation by changing the language used. I am developing a range of Continuing Professional Development resources (CPD) on this topic for people working in the sector, be they fertility clinic consultants, nurses or support staff, GPs or fertility or generalist counsellors. This CPD will help them to understand the emotional impact of the language of fertility treatment, so they can best support their patients’ emotional wellbeing and resilience during and after treatment. It aims to help staff to understand and support their patients, and thus to provide a better experience, helping to lessen part of the psychological strain on them, and thus helping patients to stay in treatment, and raise success rates.
My small-scale trials and market validation research shows that there is already significant concern in the sector about the use of language, and a huge appetite for change: one US embryologist told me that “we don’t know how to have these conversations” while a UK fertility nurse said that without training support, people are “muddling through” and often using “terrifying and absolutely unhelpful terminology” with “vulnerable patients.” Developing CPD to meet this need will, I hope, help clinicians and patients both in the UK and globally to develop a better understanding of the impact of the language of fertility treatment, and ultimately help patients through what can be one of the most difficult periods of their lives.